Nanoparticle Manipulation and Integration for Quantum Optomechanical Systems (NAMIQOS)

PhD project NAMIQOS (Nanoparticle Manipulation and Integration for Quantum Optomechanical Systems) will explore the branch of physics known as levitated optomechanics (or levitodynamics) where laser light is used to control the motion of optically trapped nanoparticles.

This research field has recently demonstrated cooling to the quantum mechanical ground state and there is a route towards non-classical states such as spatial superpositions of mesoscopic objects. These (comparatively) large mass superpositions may provide low-energy tests of fundamental physics relevant to the quest for a unified theory of quantum gravity. Quantum-limited control and the possible superposition states are sensitive to inertial forces such as gravity and may, in future work, be useful for inertial sensing, absolute gravimeters, or for measuring the gravity gradient tensor.

Approach:

NAMIQOS will use ideas developed recently in the group arXiv:2405.04366 to suppress mechanical "backaction" noise on a levitated particle, which is also a decoherence channel limiting the lifetime of any superposition. NAMIQOS will explore theoretically how particular mechanical modes of levitated systems can be isolated by tailoring the local environment, including metallic boundary conditions and multilayer dielectric coatings. NAMIQOS will build experiments using apparatus already in the research group, including lasers and vacuum systems, and will explore whether microfabrication capabilities at Swansea CISM can be exploited to advance these kinds of experiments.

Expected outcomes:

- insight into backaction suppression beyond the simple example studied to date
- microfabricated levitated optomechanics platform, including nanoparticle reservoir, launch into individual free-floating particles, and capture into a laser focus with optimal position measurement
- steps towards implementation of the backaction suppression in macroscopic or microfabricated apparatus